SSA: Affect and decision-making: disentangling underlying processes

Judgement bias, the phenomenon in which a negative affective state leads to pessimistic interpretations of ambiguous stimuli, provides a promising measure of welfare in non-human animals. As yet the cognitive processes underlying judgement bias (and more generally the effects of emotion on decision-making) are not fully understood. Understanding the influence of reward and punishment on decision-making is fundamental to understanding judgement bias. Experiencing a reward or punishment may alter how we feel; potential or actual rewards lead to excitement, and potential or actual punishments lead to anxiety. Yet, our emotions can also alter how we respond to actual or potential rewards and punishments; a subset of symptoms indicative of depression or anxiety in both human and non-human animals reflect abnormalities in reward responsiveness. The aim of this research is to investigate how past experience of rewards and punishments alters current reward and punishment valuation and reward and punishment probability estimation, within the context of emotion, in both humans and rodents. Specifically: (i) how the frequency of rewards and punishments experienced alters reward and punishment valuation and reward and punishment probability estimation; (ii) the extent to which the effects of rewards and punishments on reward and punishment valuation and reward and punishment probability estimation discounted over time; (iii) the extent to which the effects of rewards and punishments on reward and punishment valuation are modality-specific, and finally (iv) how similar the effects of past experience of reward and punishment on cognitive processing are between human and non-human animals.